Kingston University Higher Education Corporation and Salutem Ld Topco Limited KTP 20_21 R4

To use artificial intelligence in sensor and wearable technology to predict negative changes in patient health before they occur with the benefit of improving patient care in a number ways.